Development of Biocompatible 3D-Printed Artificial Blood Vessels through Multidimensional Approaches

Project is focused on the development of biocompatible artificial blood vessels using advanced 3D printing technologies. With a strong background in biotechnology and chemical engineering, coupled with extensive experience in experimental work and project management, I am eager to contribute to this groundbreaking research initiative.
During my recent internship at the Charles Gerhardt Montpellier Institute, I had the privilege of working on
vascularization by 3D bioprinting for nerve regeneration. This experience further fueled my passion for innovative medical technologies and solidified my commitment to pursuing a career in translational research. Although my internship focused on vascular regeneration, the opportunity to engage with 3D bioprinting technology has deepened my understanding and interest in the broader field of tissue engineering.
My diverse academic and professional experiences have equipped me with a range of skills essential for this role. From optimizing resin formulations to characterizing samples using advanced microscopy techniques, I have demonstrated my ability to adapt to new challenges and deliver results with precision and efficiency. Moreover, my proficiency in English, French, and Portuguese enables me to collaborate effectively with international teams
and present my findings to diverse audiences.
I am particularly drawn to this opportunity because of its interdisciplinary nature and its potential to address critical healthcare challenges. I am excited about the prospect of contributing to the development of patient-specific vascular grafts, ultimately improving the lives of individuals affected by vascular diseases.